Fibre-based heat-dissipating substrate for cold chain transport (ALSUS)

This project will investigate the thermal management capabilities of engineered fibrous assemblies to provide highly efficient passive cooling devices in cold chain packaging markets.
The project will examine the feasibility of the concept through the systematic design and evaluation of early-stage prototypes, which will be benchmarked against existing technologies.